The University of Liverpool and C Sols Limited

To investigate and realise generic software entities, called Dendrites, which will allow for generic interaction between analytical laboratory resources (instruments, data systems) and any application.